Lexograph

StructureFlow (fka Lexograph) is a legal technology start-up developing software for visualising legal structures and transactions.

Our InnovateUK Project involves researching and developing a number of opportunities for innovation relating to data structuring, analytics and AI.